Exploring Stem Cell Signalling Dynamics in vivo

Precise regulation of cell fate in time and space is critical for normal development and adult homeostasis. Genetic, developmental biology and biochemical approaches have identified many of the signalling pathways involved in regulating specific processes and revealed that the same pathways are used repeatedly to generate different outcomes in different contexts. Differential chromatin states, expression of pathway regulators, crosstalk with other pathways and signal strength have all been shown to play important roles in outcomes. However, with a few specific exceptions, we generally don't know the importance of temporal properties of a signal. For example, whether the signal is sustained, transient or oscillatory. Understanding and even observing this is challenging as it requires: in vivo work to capture native microenvironment; the ability to both record pathway activity at high spatiotemporal resolution and track fate over much longer timescales; and tools to manipulate pathways rapidly and reversibly.

Drosophila intestinal stem cells are an excellent model system for exploring dynamics as they are amenable to live intravital imaging followed by long-term cell fate tracking, and are known to be regulated by conserved developmental signalling pathways. In addition, the genetic tractability of Drosophila makes the generation of genetic tools to report and manipulate pathway activity in vivo feasible.

Hypothesis - Temporal dynamics represent an underappreciated coding component of developmental signalling pathways and stem cell regulation.